Poetic Cartographies in the Age of the Anthropocene

Drawing on the work of Felix Guattari (1995, 2000), his collaborations with Gilles Deleuze, and other feminist theorists that critique and apply their work to the social sciences, I will explore:
1. How cartographies of poetry - the cognitive, ritual and social references generated in relation to affective registers within a milieu - are productive of new regimes of subjectivation
2. How these cartographies might be mobilised using Guattari's technique of metamodelisation to create these new subject positions that are crafted out of the associations and affective responses that poetry brings to the fore
3. How these subjectivities thus offer new ways of thinking, and thus responding, to the urgent ethical and political challenges of the Anthropocene.
Overall aim: To bring together the novel disciplinary combination of geography and poetry to generate unique empirical data through the creation and application of new concepts and techniques. My intended impact is to contribute to a body of evidence that can inform ongoing debates and policy decision around the need to adopt 'ethico-aesthetic' paradigms in response to the urgent challenges presented by climate change.